Experimental Particle Physics Rolling Grant 2009-2014

The Particle Physics Group at Manchester University will continue to probe the fundamental particles and forces of nature. This is done by several experiments: ATLAS at the LHC at CERN will study proton-proton collisions at the highest energies yet, and is expected to reveal a wealth of new particles. LHCb will reveal further details of the properties of B hadrons. Dzero is at Fermilab, which is presently the highest energy collider till the LHC starts. SuperNemo will search for a type of nuclear beta decay which, if found, would show that the neutrino is its own antiparticle. We also run an ongoing R and D programme for the detectors, electronics, accelerators and computers we use for our investigations into fundamental physics.